Multifunctional secure letter box

A letterplate (letter box) is an established opening element of an entrance door in the UK for undisrupted mail deliveries but it is a sizeable hole and we face the highest in the world prevalence of crime/vandalism, loss of house heat and CO2 emissions through the entrance door. Eliminating the letterplate would be inappropriate in most cases since it may mean replacing the whole door, nuisance with getting to your mail and there is a heritage issue here. Therefore, there is a need of an innovation for improving both security and insulation with the potential for large roll-out. PowerPrize Ltd has an unprecedented patented solution: a new brand IdealGuard™ of the world's first gravity-powered multifunctional secure letter/mail box products.Based on a revolutionary new concept IdealGuard™ products have resolved the over 150-years old well-documented problems of letter box insecurity and loss of house heat.This is a low cost secure by design cost-effective all-in-one solution that does not require door replacement and works maintenance-free with the traditional letterplate.IdealGuard™ letter box is suitable for non-invasive fitting to most doors and door materials at any level with no added damage to the door structure.For this product PowerPrize Ltd was shortlisted a finalist for the prestigious international and national awards: Fire Excellence Awards 2011 ‘Best Passive Protection Product’ category and Greenbuild Awards 2012 best ‘Retrofit Product’ category.